Queen's University Belfast and Ashton Community Trust

To develop new procurement markets in high value sectors, in consortia with social enterprises and private businesses. To deliver an understanding of key sectors, create a procurement toolkit and develop more effective social value metrics.